A pioneering edge cloud platform that will federate diverse compute resources over multiple environments and distributed geographies.

Edge computing brings the capabilities of cloud close to the end-user or end-device. We are focusing on one sub-category - telco edge compute, which includes workloads running on customer premise equipment and other points of presence at the customer site. Telco edge is best thought of as distributed compute, managed by the operator, which may extend beyond the network edge and onto the customer edge. It is a very attractive opportunity for our project because of the current pain points.

We at Ori empower developers and networks to build future applications. These new applications are posing unique challenges for global infrastructure: from smart cities, immersive worlds, autonomous machines and industrial automation, the way we connect is changing. The scale of this challenge requires a more intelligent approach to distributed computing - one that involves getting more out of what we have and making the most out of what we build. We believe that the way physical infrastructure interacts with software needs to evolve significantly - we are on a mission to change that, paving the way for a more autonomous, smart and immersive future.

This project will undertake research to create a dynamic, intelligent cloud platform, which coordinates virtualised resources to optimise the capabilities of geographic distribution, wide area presence and localised compute resources.